University of Portsmouth and Adaptsys Limited

To develop sustainable capability to drastically reduce lead- times by creating a knowledge based system incorporating a tool design process to produce transport tapes for electronic components.